Planned to be the infrared dynamics of supersymmetric gauge theories

This project will involve understanding dualities between supersymmetric gauge theories, their renormalization group flows, and aspects of integrability connected to the counting of microstates and the Bethe ansatz approach to the supersymmetric index and black-hole entropy.